Free-Discontinuity Problems and Perimeter Inequalities under Symmetrisation

The project will explore free-discontinuity problems, which were introduced by Ennio De Giorgi and Luigi Ambrosio in 1988.

These are variational problems where the energy to be minimised involves both volume and surface terms. The expression "free-discontinuity" refers to the fact that the set where the surface energy is concentrated is not a priori fixed, and can be described as the discontinuity set of a function. Applications for the theory of free-discontinuity problems range from image segmentation, to fracture mechanics, to the study of liquid crystals.

The natural framework for such problems is that one of SBV functions, i.e. Special functions of Bounded Variation. Roughly speaking, these functions are allowed to be discontinuous on a surface, but they still admit a distributional derivative, which is a "regular" measure.

In some applications, the more general class of SBD functions can be considered (Special functions of Bounded Deformation).

The case when the energy only consists of a surface term is also very interesting and includes, for instance, the (anisotropic) perimeter functional. Possible topics for this project are:
- deterministic and/or stochastic homogenisation of free-discontinuity problems
- studying the effect of symmetrisation on perimeter functionals